Humane endpoints for rodenticide testing

Anticoagulant rodenticides have been used for control of rodents (principally rats and mice in the UK) for over 50 years. UK and European legislation requires that manufacturers of poison baits provide efficacy data, including how many rodents are killed by a new bait formulation. As a consequence a small number of procedures are carried out in the UK every year which necessitate allowing animals to die from anticoagulant poisoning.
There is a lag-time, of 4-6 days, from ingestion of bait to death associated with all anticoagulant rodenticides. This project aims to identify behavioural or biochemical markers during that lag-time that can be used to predict death or survival and allow humane methods to be used for ending the experiment before the animals die.

Technical abstract
The proposed project aims to identify behavioural and/or biochemical markers of death or survival in rats treated with anticoagulant rodenticide. One group of 10 rats will be given a lethal dose of anticoagulant by gavage and a second group will receive a sub-lethal dose. There will also be a control group (vehicle only) of 10 rats. Biological materials (blood, faeces and urine) will be collected from each rat before treatment (to establish control/background data) and for up to 5 days after treatment.
Behaviour of all rats will be observed pre- and post treatment. Corticosteroid levels will be monitored in faeces as an indicator of stress. A range of vitamin K-dependent blood clotting proteins will be measured. NMR wil be used as a metablomics approach to identify changes in the biochemistry of both blood and urine.
Experimental data will be used to identify parameters, preferably obtainable from non-invasive procedures, that can predict death and survival of rats after exposure to anticoagulant rodenticdes.